Photonic integrated ultra-thin devices for high efficiency hot-carrier solar cells

The hot-carrier solar cell (HCSC) is a photovoltaic device concept which breaks the current/voltage trade-off, inherent in traditional single junction devices, by restricting the dissipation of heat energy from the photo-excited carrier population to the surrounding lattice. It is well established that III-V quantum structured films can exhibit slow cooling of photoexcited carriers and steady-state hot carrier populations can be achieved under high levels of illumination; however, demonstration of functional performance enhancement is limited by the following key challenges: (i) achieving the required level of carrier density under Solar levels of illumination and (ii) integration with an energy selective contact for controlled extraction of above bandgap photons without unnecessary carrier cooling. The proposed project combines quantum and photonic structure simulation, device fabrication and photoluminescence and device characterisation. The broad goal is the demonstration of proof-of-concept HCSC operation in an ultra-thin III-V device with photonic integration.